cybersecurity13

@cwilsonmeloncelli if we are successful with the cyber security funding application it will result in the ability to grow my business in a security way. I have developed an unique application that is going to help me grow my business and protect myself form any hackers.